Understanding Developmental Commitment to Spore Formation in Bacillus subtilis

Bacterial spores are one of the most resilient cell types on Earth and are the source of new and recurring infections in pollinator insects, animals and humans and contaminate food sources. Bacterial spores are produced through a complex pathway known as sporulation that is thought to be triggered in response to starvation. Interestingly, the actual cues that drive bacterial cells into the sporulation pathway remains unclear. In this project, using approaches in bacterial genetics, cell biology and metabolomics, we explore how bacterial cells decide to enter sporulation. Building upon preliminary data and existing models, we will test the hypothesis that the decision to enter the sporulation is controlled by metabolic signals and distinct transcriptional and proteomic changes controlled by key proteins. The knowledge gained may inform future strategies aimed at targeting the ability of bacteria to produce spores, which impact human health and food safety.